The International Refugee Regime in Crisis? A Comparative Study of the EU's response to the Ukraine Refugee Crisis and the Syrian Refugee Crisis.

The International Refugee Regime in Crisis? A Comparative Study of the EU's response to the Ukraine Refugee Crisis (2022) and the Syrian Refugee Crisis (2015).